structural mri for rhesus monkeys

Direct public dissemination of this work is limited by the reluctance of scientists to expose themselves to antivivisectionist actions. However, our work often appears in secondary sources such as television and popular science magazines.

Technical abstract
We will use structural magnetic-resonance imaging (MRI) to scan the brains of macaque monkeys. The scans will enable us to accurately place recording electrodes in cortical and subcortical targets in electrophysiological experiments. In ablation experiments, the scans will enable us to place heat lesions or neurotoxic injections accurately in subcortical targets. This facility will allow us to perform experiments that cannot be performed without the benefit of MRI scanning.